Conservation Laws as Inductive Biases

Steindór's PhD research centered around hierarchical probabilistic models for meta and transfer learning as well as physically structured neural networks for reinforcement learning and modeling contact dynamics

Research area category: machine learning, reinforcement learning neural neworks